Machine Learning methods for precision predictions in high energy physics

This project will investigate the use of cutting edge machine learning technology for use
in studying and modelling the experimental data currently being taken by the Large
Hadron Collider.